The DRC Timber Industry: Deforestation and The Changing Political-Economic Dynamics

As the world's largest carbon sink, the Democratic Republic of Congo's (DRC) rainforest plays a critical role in combating climate change. However, the DRC has one of the world's highest tropical deforestation rates, with multinational timber corporations being identified as a key driver. The sharp increase in large-scale logging concessions to multinational corporations is attributed to the growing global demand for timber for commodity production. However, local populations have received minimal benefits from the growing demand for timber. Logging concessions frequently encroach upon communal land, resulting in land dispossession and in some cases localized conflicts between industrial logging corporations and local communities. Communal resistance is often violently suppressed by state security forces, who in some cases hold substantial investments in timber extraction. This suggests that the DRC's timber industry is structured to extract and siphon profits to political and economic elites, drawing parallels to colonial-era patterns of exploitation.

Understanding the role of the global timber industry, its interaction with the Congolese state, and the reconfiguration of the DRC's timber sector, is important to unpack the power dynamics influencing Congolese deforestation. However, the global timber industry and the role of international capital in the deforestation of the DRC's rainforest remains under theorised in the academic literature. Therefore, this project aims to shed light on the power dynamics driving this environmental crisis by applying a Global Value Chain (GVC) framework to analyze the DRC's timber sector. Through examining the processes of value creation and capture within this industry, the project seeks to understand how Congolese state actors, in collaboration with international timber corporations, benefit at the expense of local communities. This investigation will illuminate the power imbalances within the global timber industry that allow both government and market actors to profit from deforestation while local communities suffer the consequences.

The primary research question guiding this study explores how power imbalances in the Democratic Republic of Congo's (DRC) timber industry allow both state and market actors to benefit from deforestation, while negatively impacting local communities. To address this question, the research will explore several sub-questions, including the identification of key Congolese state actors involved in logging concession allocations and the impact of foreign multinational corporations on the governance of tropical forestland.

The study will employ a multi-method approach, incorporating documentary and online research and semi-structured interviews to analyze the global-local dynamics that shape the Congolese timber industry. Field research will be led in the DRC's capital Kinshasa and the Mai Ndombe province. During the research process, I will engage with various stakeholders, including timber corporations, local communities, and state representatives. I will provide a nuanced understanding of how global changes affect local realities. The project aims to track the production and exportation of Congolese timber, linking these processes to broader political outcomes.

The ambition of this project is to make a substantial social, political, and environmental contribution by illuminating the influence of international capital on deforestation in the DRC's rainforest. The project seeks to provide an analytical framework to assist future research on the global and local dynamics shaping the DRC's timber industry and its impact on the Congolese rainforest. The research findings will make further academic contributions to the growing body of work on extractive industries in the DRC.